Population connectomics

Animals integrate multiple sensory inputs, learn and remember past events, predict future ones, and combine current and past information to choose and coordinate appropriate motor responses. Underlying these capabilities is the nervous system, whose operational patterns depend on the synaptic-level structure of its neuronal wiring diagram, the connectome. While each individual is expected to have a unique connectome, a large fraction of its neural circuit architecture is shared across individuals. What fraction of an individual's connectome is conserved across individuals is unknown, as are the ways by which each individual differs from the common subset. Here, we propose to map the complete connectome of the whole nervous system of multiple individuals of the same species using electron microscopy and machine learning techniques, and then compare them to (1) identify the consensus connectome; (2) measure natural variability both across brain hemispheres and across individuals; and (3) identify hotspots of variability. This study will reveal a neural circuit basis for inter-individual differences and establish a baseline for cross-species comparisons of connectomes